Experience of young fathers

How domestic violence, in the childhood of young fathers, affects their experience of fatherhood.
A limited although growing evidence base exists about the needs of young fathers despite 1 in 10 fathers being under the age of 25. Specifically, there is a gap in knowledge about how domestic abuse as a child impacts on their journey as fathers.
Mixed methods research is proposed using qualitative and quantitative methods. This will include the use of surveys and in-depth interviews with follow-up intervals. Research through a sociological perspective will identify, explore, describe, understand, explain, and evaluate the experiences of young fathers.
Young fathers, between the ages of 18 and 25 years of age will be approached to participate in the research. These will include new fathers and fathers with a child under the age of 5 years of age in England, Scotland and Wales.
Young fathers are frequently from the most disadvantaged and vulnerable members of society, however programmes of support often focus on young mothers. The impact of this research provides opportunities to enable the voice of young fathers to be heard and to influence policy and future interventions to support this group of parents. This will include consideration of what support young fathers wish to receive and enable their opportunities to sustain positive relationships with their children.